CE317: Improving parametrizations for convection in climate models

The project will investigate the interaction between convective clouds and their impact on the
cloud spectrum with the aim to improve the representation of convection in climate models. It will contribute to the joint
NERC and Met Office programme ParaCon (Parametrization of Convection).